Newcastle University And Newcastle upon Tyne Hospitals NHS Foundation Trust

To deliver a unique, innovative, multi-disciplinary 'aero-digestive approach' for lung fibrosis, improving patient care while substantially increasing revenue from patient referrals and pharma investment.